Cu-catalysed Amination of Alkylboron Reagents

The aim of this Ph.D. project is to develop Cu-catalyzed methods for the amination of
alkylboronic esters and to investigate their potential applications in biological systems.
Alkylborons are valuable reagents in organic synthesis, owing to their versatile
properties as building blocks for the preparation of organic molecules. These compounds
are stable in air and moisture and exhibit broad compatibility and reactivity with various
functional groups. The Partridge group has directed its efforts toward developing novel
C-N bond-forming reactions through the interaction of alkylboronic esters and amines,
thereby generating amine-containing compounds. This chemistry is particularly useful for
synthesizing biologically active compounds, including pharmaceuticals, agrochemicals, and
natural products.
The outcomes of this research are expected to have significant implications for the
pharmaceutical and rapidly expanding bioscience sectors. By enabling the discovery and
preparation of probes for exploring biological systems and developing new treatments, the
project is crucial for the UK's economy and the health and wellbeing of its population.
Given the strength of the UK's organoboron chemistry expertise, this project is
anticipated to further enhance the country's reputation in this area internationally.
Through this Ph.D. project, students will acquire extensive experience in synthetic
organic chemistry and catalysis, encompassing multi-step synthesis, methodology, and
ATAS CERTIFICATE
analytical techniques for compound characterization. The developed chemistry is expected
to find applications primarily in the agrochemical and pharmaceutical industries.